STREAMS - Space Tech for River Environments & Agricultural Multiparameter Sensors

Diffuse nutrient pollution from agriculture is a growing challenge for Welsh rivers, threatening biodiversity, farming, and rural communities. The River Teifi, one of Wales's most iconic waterways, consistently fails phosphate standards, reflecting a wider national issue where over 60% of monitored rivers fall short of ecological targets. Addressing this requires affordable, scalable tools that farmers, councils, and regulators can use to evidence improvements in water quality and demonstrate compliance with the Agriculture (Wales) Act 2023 and the forthcoming Sustainable Farming Scheme. _Current solutions (sensors, lab testing) are expensive and time-consuming, whilst poor connectivity in remote areas further limits the use of automated technologies for data collection and real-time decision-making._

**STREAMS (Space Tech for River Environments & Agricultural Monitoring Sensors)** will deliver a low-cost, robust monitoring system that works even in the most remote areas. The project combines three innovations:

* A **multiparameter water quality sensor** capable of continuously monitoring key indicators such as nitrates, phosphates, dissolved oxygen, and pH.
* **Direct-to-satellite IoT connectivity**, ensuring data can be transmitted from any farm or river, regardless of mobile coverage.
* A **bilingual digital dashboard**, co-designed with end users, providing real-time visualisation and insights in Welsh and English.

Together, these components create the first farmer-ready, satellite connected monitoring platform for rural catchments.

The project will be delivered by a consortium of Lacuna Space, Aberystwyth University, and the UK Agri-Tech Centre supported by regional organisations. Over 16 months, partners will:

* Develop and validate ten multiparameter sensors.
Integrate satellite IoT modules and deploy devices across the Teifi catchment.

Benchmark performance against existing systems and gather data from diverse farm settings.

Co-design the dashboard through bilingual workshops with farmers, landowners, and councils.

Share results widely, positioning Mid and North Wales as a national demonstrator region for sustainable agri-tech.

By enabling continuous, affordable monitoring, STREAMS supports farmers to comply with regulation, water utilities to reduce treatment costs, and local authorities to target interventions more effectively. Beyond compliance, the system opens opportunities in emerging markets for nutrient credits and ecosystem services, helping turn environmental improvements into new revenue streams for farmers and land managers.

The impact will extend beyond Wales. Nutrient pollution and poor rural connectivity are global challenges, and the STREAMS solution is relevant to agricultural regions in Europe, Africa, South America, and beyond. By proving the model in Wales first, the project creates an exportable innovation that strengthens the region's leadership in environmental monitoring and satellite-enabled agri-tech.